Gravity Delve

The feasibility study Gravity Delve is a collaborative project between the UK Quantum Technology Hub for Sensors and Timing led by the University of Birmingham and Nemein Ltd. Gravity Delve will evaluate the benefits and challenges associated with using quantum gravity sensors down boreholes, and develop designs for new state of the art tools allowing future optimisation of applications including Geothermal Energy Harvesting and Carbon Capture and Storage which will help the UK meet its legally binding target of net-zero greenhouse gas emissions by 2050\.